Smart Agent For Efficient Charging (SAFEC)

Project "Smart Agent For Efficient Charging" (SAFEC) aims to revolutionise the electric vehicle (EV) charging process by deploying advanced AI techniques to make charging decisions in real time, thereby reducing costs and supporting environmental sustainability. This project is a collaboration between Gridicity, an EV energy management software company, and TechnoQuest, an AI development firm. The project's novelty resides in the comprehensive optimisation of EV charging in real time using AI.

The primary challenge SAFEC addresses is to manage EV charging times efficiently, accounting for variable energy tariffs and multiple other relevant factors. These range from recurring seasonal and daily patterns in grid demand, day-ahead and real-time energy market prices, fleet size, driving patterns, to current and required states of charge for each vehicle. Optimising these factors could result in substantial cost savings and productivity gains for EV fleets.

While smart energy management solutions exist in the domestic EV sector, they are not yet widely applied in the commercial EV fleet and public charging network sectors.

SAFEC not only represents an economic opportunity but also aligns with the UK government's net zero emissions goals. By shifting power demand to off-peak times when cheaper, often renewable energy is available, SAFEC prevents excessive fossil fuel usage, contributing to a greener, more sustainable future. Additionally, by reducing the operating costs of EV fleets, SAFEC encourages faster EV adoption, further supporting the shift towards sustainable transportation. Overall, SAFEC harmoniously integrates economic and environmental objectives through innovative AI applications in EV charging.